Creating a Design Space for Augmented Reality Broadcast Television

In this research we are looking at how the future audiences will be consuming broadcast television. Development of emerging consumer technologies such as Augmented Reality (AR) delivered via smartphones and smart glasses allow content creators to go beyond the frame of the traditional TV and explore new ways of storytelling. Our aim is to identify key dimensions and therefore articulate this design space in such a way that the content creators and technology designers can produce optimum experiences for the viewers. We aim to achieve this through literature surveys, focus groups, prototype development, and user studies. Our research questions are threefold: 1 - What are the appropriate metrics to record, given such experience? We look at self-reported metrics, and create the tools to collect various objective data. Then we compare the two and look for meaningful predictors of user engagement and satisfaction. 2 - What type of AR content is appropriate in this context? By conducting focus groups, creating prototypes, and conducting user studies we will look at the influence of an AR presenter, the contribution of various types of interactivity with the holographic content, and the effectiveness of the information delivered via AR to the audience. 3 - What is the role of the viewer? Here we look at the personality types using a self-reported metric and examine how different personalities respond to different content and technology.